Quantum spin Hall effect spintronics

In this project we shall investigate the potential for spintronics of the quantum spin Hall (QSH) regime in hybrid nanostructures made by attaching ferromagnetic metal contacts to the edge states of two-dimensional topological insulators. These 2D materials will be formed from semiconducting InAs/GaSb coupled quantum wells. Being able to harness the spin-momentum-locked helical edge states in the QSH regime will have the potential for realising dramatic reductions in the power consumption of classical ICT hardware, and in the longer term offer the prospect of being useful for topological quantum computing. In this project the student will be trained in and carry out nanofabrication of hybrid semiconductor/ferromagnet devices, cryogenic measurements, and magnetic film deposition and characterisation.